Engagement of Catholic faith-based organisations with sex workers in Ireland

This project seeks to explore how Catholic faith-based organisations (FBO's) are engaging with sex workers in Ireland through social ministry and practical support. Through an inter-disciplinary approach making use of ethics, theology, sociology and critical theory, the project will address if there is a religious framing applied by Irish FBO's. It then further seeks to explore their approaches to care and support whilst critically examining the effectiveness of a 'faith-based' approach for those seeking these services whilst engaged in sex work. It is well documented that the Catholic church has had historical and lingering influence in Ireland over social attitudes to sex work, women and sexuality more broadly (Inglis 2006, 20016; Luddy 2007; Wallace 2018, 2019). However,
there still remains an important area to explored as to whether this Catholic framework in Ireland could perpetuate certain forms of social stigma for sex workers. Therefore, this project endeavours to evaluate if theological discourse forms a key part of approaches taken by FBO's in Ireland, and whether this in turn could influence self-perceptions of shame or stigma for sex workers.